TRANSPOSE - Thz tRANsceiver deSign enables by nonreciPrOcal magnetleSs componEnts for 6G communication

Long waited 5G has finally come to life in dozens of EU cities, but is it really delivering its original promise as a true carrier and enabler for Internet of Everything (IoE)? At best, 5G networks can provide 20 Gbps data rate capacity. Even for 60 GHz mmWave global unlicensed band, the useable bandwidth (7 GHz) cannot support data rate to 100 Gbps. Furthermore a few hundred Gbps data rates are not the only requirement that current 5G cannot provide. Other factors, such as stringent rate-reliability-latency requirements from autonomous systems, can't be supported by 5G either. Disruptive wireless networks that can support these emerging IoE applications are needed. The future wireless networks must provide high reliability, low latency, ultra-high data rates and scalability when needed for heterogeneous IoE services, across uplink and downlink. Such demand has motivated the exploration of the underutilised spectrum from 0.3-3 Terahertz (THz) that can exchange Tbs of data within a few seconds. However, there are significant differences in hardware constraints between the more matured mmWave and uncultivated THz bands, which necessitates novel transceiver designs and channel model. The aim of this fellowship is to investigate and realize new class of transceiver architecture by proposing a novel programmable diode for direct modulation/detection to reduce the power consumption and base band processing complexity compared to the conventional super-heterodyne architecture. The significance of THz non-reciprocal components cannot be overstated for designing the THz transceiver. Photonic topological insulators will be utilised to overcome the limitation of current ferrite-based components, which require impractical magnetic fields of 1-2 T in the THz range. Lastly, an adaptive multi-beam THz metasurface-based antenna will be developed, and propagation channel measurements will be conducted while machine learning techniques will be employed to propose a precise model.